University of Sunderland and Muckle LLP

To develop a bespoke, innovative and intelligent business analytics platform and mobile application for the legal services sector, initially addressing the debt collection marketplace for businesses, via embedded artificial intelligence and advanced data analytics.